Black Holes and Calabi-Yau Modularity

The study of Calabi-Yau (CY) manifolds lies at the intersection of geometry, number theory, and physics. For the DPhil I am particularly interested in the relationship with fundamental aspects of Black Hole (BH) physics. The DPhil project aims to deepen the understanding of modularity inherent in CY manifolds and its implications in black hole physics, particularly through the attractor mechanism. Recent research has explored how modularity manifests in CY varieties and how these properties influence physical phenomena such as BH entropy, see for example [1,2]. The attractor mechanism specifically predicts the splitting of the Hodge structure which manifests in the arithmetic structure of CY manifolds, therefore suggesting a deep arithmetic connection to physics. This work is in collaboration with Prof. Xenia de la Ossa and Prof. Philip Candelas.

Aim
It has been demonstrated that BH solutions exhibit modularity that aligns with the arithmetic of CY manifolds. This project will investigate these modular properties, focusing on understanding how CY geometry and modularity inform black hole state-counting. While extensive work has been done on one-parameter families of CYs, there are still many open questions. This research will address these questions and the open problems of modularity in multi-parameter families. A significant goal is to explore paramodular forms conjectured to be associated to CY manifolds in three dimensions.

Methodology
The research will begin with point-counting over finite fields to construct the local zeta functions of CY manifolds defined over finite fields. This foundational analysis will be followed by computing Euler products giving rise to spinor-zeta functions. This plays a role in revealing modular properties of the CY manifold. Specific methodologies will include:

1. Analysis of point-counting and derivation of zeta functions for CY varieties,
2. Computation of Euler products tied to spinor-zeta functions,
3. Construction of L-functions,
4. Development of paramodular forms for CY manifolds,
5. Study the connection between L-functions and modularity to BH physics.

As such, both theoretical derivations and computational techniques will be needed for the project.

Impact and Applications
This research will contribute to substantiate the modularity conjectures of CY manifolds and link them to BH physics. In particular, studying the attractor mechanism's role in predicting a splitting of the Hodge structure, will be central to further understanding the BH physics. The Hodge Conjecture in mathematics states that the splitting should have an origin in geometry. However, this is not understood, and we aim to try to shed some light on this problem.

In string theory compactifications on CY manifolds, there is also a correspondence between flux vacua and CY manifold which are modular. This correspondence is, so far, a conjecture and has been tested in a number of examples. See for example [3,4]. My research will also have an impact in improving the understanding of this correspondence.

Beyond the theoretical contributions, this work will involve the development of novel numerical methods of point counting which can have implications for other fields such as cryptography, see for instance [5].
[1] Philip Candelas, Xenia de la Ossa, and Fernando Rodriguez-Villegas. "Calabi-Yau manifolds
over finite fields. 1." In: arXiv preprint arXiv:hep-th/0012233 (Dec. 2000).
[2] Philip Candelas et al. "A One Parameter Family of Calabi-Yau Manifolds with Attractor
Points of Rank Two". In: Journal of High Energy Physics 2020.10 (2020), p. 202. doi:
10.1007/JHEP10(2020)202. arXiv: 1912.06146.
[3] Philip Candelas et al. "Flux vacua and modularity for Z2 symmetric Calabi-Yau manifolds".
In: SciPost Physics 15.4 (Oct. 2023). issn: 2542-4653. doi: 10.21468/scipostphys.15.4.
146. url: http://dx.doi.org/10.21468/SciPostPhys.15.4.146.
[4] Shamit Kachru, Richard Nally, and Wenzhe Yang